University of Leeds And Rautomead Limited

To develop innovative, durable, solid state ceramic sensor technology enabling on-line monitoring of molten alloy composition to improve the performance of non-ferrous continuous-casting machines.